Real time Dual Laser Raman Reactor Analyser with Probe for key inorganic nutrients inside Microalgae Bioreactors

Bioreactors are broadly used in a wide variety of process, such as; foods and food ingredients, chemicals and pharmaceutical compounds. These bioreactors are monitored using a wide range of specific analytical techniques which often requires sampling, or they are just specific to a single parameter. This is a lengthy and time-consuming procedure to analyse the required factors to optimise the process. In some cases, the use of hazardous reagents is necessary to perform the analysis.

The market is interested in on-line, simple to operate, sampling free, automatic analytical techniques, to monitor the performance of the process within the reactor in real time. Being able to use two laser wavelengths for Raman spectroscopy will allow easy and efficient tailoring of the chemometric modelling used to monitor the reactor on a broader range of reactions than using a single channel setup.

The optimisation of the reactor use, associated with the correct dosage of nutrients will lead to higher product yield at lower input cost. ELODIZ, a company specialised on providing analytical solutions based on spectroscopy, is targeting to introduce a sensor based on Raman Spectroscopy for online monitoring of nutrients on bioreactors. This project's focus specifically on the quantification of nitrates and phosphates by a multichannel dual laser Raman device via a single probe. Monitoring the concentration of these key inorganic nutrients with the optimal Raman setup, their concentration can be optimised to maintain an optimum level for the desired product to be successfully formed. ELODIZ will work with Brunel university to create the necessary chemometric models that correlate spectral signature with reactor coefficients.